National Oceanography Centre, UK, National and Public Good

Mankind is increasingly turning to the oceans for vital resources and services, including energy, food, minerals, recreation and transport, while also being increasingly impacted by ocean hazards such as sea-level rise and tsunamis. However, ocean resources are finite and many are being rapidly depleted through human exploitation, while both resources and hazards are being altered by global climate change. Consequently, there is increased interest from society and policy-makers in developing sustainable and responsive approaches to ocean management, underpinned by trusted and robust scientific advice.

By NERC's definition, NC-NPG funding supports activities that will strengthen national security, resilience, economic growth and societal benefit through provision of independent scientific and expert advice, or other services required by government and the wider public. NOC's NC-NPG activity is therefore targeted at UK national interests in the ocean, including (a) setting the public policy framework to develop the marine-based economy whilst protecting the ocean's future health, (b) protecting people and economic infrastructure from marine-related disasters, and (c) making sense of and addressing the implications of global environmental changes involving the ocean.

To achieve this, NOC will focus NPG activity on the most relevant international and national fora, e.g. representation and support of the Intergovernmental Oceanographic Commission (IOC) of UNESCO and the UK Marine Science Coordination Committee (MSCC), to ensure cutting-edge science and technology outputs are available to UK Government and international policy-makers. To achieve this, the four FTE of staff effort available for NPG activity will be delivered through dedicated personnel in the NOC International and Strategic Partnerships Office (ISPO), and additional input from >250 science and technology experts drawn from across the organisation as required.

NOC's NPG activity will ensure UK Government is able to increase its influence in international affairs relating to the oceans, is well informed about current and emerging ocean issues (e.g. marine robotics and establishment of Marine Protected Areas), and is able to respond promptly and appropriately to natural hazards and disasters.

Potential impact
The primary beneficiary of NOC NC-NPG activity is UK Government, in particular the Foreign and Commonwealth Office (FCO), Defra, BEIS and DfID. The three primary objectives outlined previously impact on each Department, but to varying extents. For example, in the international arena, NOC are tasked with providing the UK Delegation to the IOC and have undertaken this role for over 50 years; this means that DfID (as the responsible Department for UNESCO) and FCO (as the responsible Department for foreign policy) can have confidence that UK representation has continuity, with well-established relationships and contacts, and understands the wider UK marine landscape (including the NERC research community). In addition, Defra are increasingly becoming responsible for international environmental policy, where they report against a number of the UN Sustainable Development Goal indicators, data for which will partly be recognised by way of our coordination efforts. NOC NPG also provides the science lead and coordination of the UK's contribution to the G7 'Future of the Seas and Oceans' initiative, to the benefit of BEIS.

NOC will continue to underpin (via NPG) the ongoing need for co-ordination of dialogue between key UK Government Departments and Delivery Agencies with marine interests, and who require marine evidence to support their work (presently about 30 Departments and Agencies); this is a priority identified by two House of Commons Science & Technology Reports. This coordination is undertaken by the UK MSCC, which reports to Ministers, with NOC providing key resources to the secretariat (together with Defra and Marine Scotland). The added value NOC provides is scientific expertise to complement policy expertise. In addition, our advice on storm surges (the UK's single biggest natural disaster risk, with four million people and £150bn of assets at risk) and tsunamis (advice provision and the UK's national contact point) to the UK Natural Hazards Partnership of the Cabinet Office Civil Contingencies Secretariat was recently demonstrated following Hurricanes Irma and Jose where storm surge modeling expertise was sought.

Whilst the above Departments are the major beneficiaries of NOC NPG activity, there are increasing opportunities to demonstrate value to others, mirroring increased interest in ocean affairs. An active example is a significant upsurge in requests from the MoD to access NOC capability and experience in marine robotics, which is now formalised through (a) the MoU between NOC, Royal Navy and Dstl, and (b) provision of a bi-annual MoD 'Marine Autonomy and Technology Engagement Day' hosted by NOC. Finally, to measure our NPG impact we will develop key performance indicators (KPIs) for (a) processes designed to increase NOC impact within UK Government, e.g. numbers of staff exchanges between NOC and Government Departments, and numbers of briefings requested / delivered, and (b) outcomes of our three primary objectives via an annual NOC NPG impact review, using our own input metrics and customer feedback on outcomes.